Documotive

Documotive was established in March 2007 to deliver Electronic Document and Records Management (EDRM) solutions for the Social Housing sector. Documotive is a privately owned limited company registered in the United Kingdom.

We are passionate about what we do and our team has a wealth of knowledge and experience that is unrivalled and is drawn from working in the sector for many years.

Our product portfolio has evolved to include Agile working, CRM, Purchase to Pay, Business Intelligence and ASB Management. Documotive complies with Data Protection legislation and is registered with the ICO as a data processor.